Defluorinative, Transition Metal-Free C(sp2)-C(sp3) Cross-Coupling to Access Pharmaceutically Relevant Difluoromethylated Products

Difluoromethyl (CF2H) group holds great significance in the chemistry community due to its unique combination of properties. Because of the high electronegativity and lipophilicity of fluorine, CF2H can act as a hydrogen bond donor, while its lipophilicity improves membrane permeability and metabolic stability, making it valuable bioisostere for hydroxyl (-OH) or sulfhydryl (-SH) groups.
Previous methods to access CF2H moiety relied on specialized and costly difluoromethylating agents, such as cationic or anionic CF2H surrogates, via transition-metal-mediated cross-coupling or nucleophilic/electrophilic difluoromethylation. Subsequent advancements focused on defluorination of the readily available trifluoromethyl (CF3) group, using single-electron reduction of C-F bonds enabled by photoredox or electrochemical strategies. These approaches often deliver moderate yields and limited functional group compatibility, highlighting the demand for more general methods to access the CF2H functionality. Our strategy leverages defluorination in tandem with a C(sp3)-C(sp2) cross-coupling, via a 1,2-metallate shift. In contrast to prior methodologies, this approach achieves both challenging C-C bond formation and selective CF3 defluorination without the use of transition metal but may take the advantage of frustrated Lewis pair chemistry.